Investigating the mechanisms underpinning the metabolic benefits of cold exposure in humans

One quarter of adults in the UK are obese with over two-thirds classed as at least overweight. Increased weight is associated with development of other conditions such as type 2 diabetes, high cholesterol, heart disease and certain cancers. Public health initiatives to limit food intake and encourage exercise have failed to halt the rise in obesity and diabetes, so new approaches are required. Brown adipose tissue (BAT) is a special type of fat that generates heat when we’re placed in a cold environment. In mice, prolonged cold exposure increases BAT mass and protects against the development of obesity, diabetes and high cholesterol. In human adults, the presence of BAT is associated with protection against weight gain, diabetes, high blood pressure, high cholesterol and heart disease, so strategies to increase BAT mass may improve metabolic health. While cold acclimation (repeated short term cold exposure) improves markers of metabolic health in humans, it is unclear whether cold acclimation increases BAT mass or whether these metabolic benefits are mediated by other important metabolic tissues such as skeletal muscle, and it is unclear how cold acclimation alters the function of these tissues.
To determine how cold exposure alters BAT, white fat (WAT) and muscle function, we will recruit normal weight and obese healthy volunteers to a study investigating the effect of cold acclimation. Participants will undergo special scans (called whole body positron emission tomography (PET) using radioactive glucose and acetate tracers) during mild cold exposure to quantify oxidative metabolism, and quantify glucose uptake into various metabolic tissues (BAT, WAT, muscle, liver, heart). Thereafter, we will take biopsies of their BAT, WAT and muscle that will be analysed to measure the different cells in those tissues and the genes those cells express. Following a period of cold acclimation, the PET scan and biopsies will be repeated. We will determine whether cold acclimation increases the number of brown fat cells and other cell types in this tissue, and identify the pathways that have been activated in BAT, WAT and muscle by this intervention. We will then investigate the role of these genes and pathways that have been altered by cold acclimation in human brown fat and muscle cells obtained from patients undergoing elective surgery, to determine how these pathways alter energy expenditure by these cells. These studies will inform us how cold exposure improves metabolic health and may well identify new pathways amenable to therapeutic manipulation to create new treatments for obesity and associated diseases.